Bangor University and Cartrefi Conwy Cyfyngedig Limited

To develop business case and model for energy service company (ESCo) delivering low-carbon renewable-energy to CCC's housing stock, ensuring future economic sustainability of the organisation.